Flexural Testing of Wood Replacement Product

Dena Technology has developed a Tyre Recycling Technology, which takes waste tyres and converts it into wood replacement material for potential use indoor and outdoors. We need help in undertaking a series of testing to understand how this new replacement product compares to traditional wood material. The resulting new material developed may be more thermally efficient than timber and offer the same mechanical properties as timber, lending itself to a sustainable source of building material generated from waste tyres.